Identifying Strategies to Support Adolescent Nutritional Health when Migrating from Rural to Urban Areas for Education in Ethiopia

Ethiopia is a low-income economy with a population of around 120 million people, about 34% of whom are adolescents. Research has found that around one in five Ethiopian adolescents has stunting and one in ten are obese, demonstrating a double burden of malnutrition. Poor nutritional health is contributing to the high level of communicable, maternal and neonatal morbidity and mortality in Ethiopia. Alongside economic drivers of nutritional health, social and cultural drivers are recognised including rural to urban migration.
Access to high school education is limited in most rural areas of Ethiopia, meaning that adolescents often relocate from their rural villages to typically unfamiliar urban areas to continue their high school education, where they will be away from their family. The adolescents may experience vulnerable financial and housing situations, increased access to unhealthy foods and alcohol and reduced access to spaces for physical activity. This has been identified as critical point at which intervention is needed to support healthy behaviours and subsequent health and wellbeing. The aim of this project is to co-develop with young people and other stakeholders in Ethiopia a systems-embedded intervention to support adolescent nutrition and related health-behaviours around the transition to independence. This aim will be achieved through the following objectives:

Engage with diverse young people and other stakeholders in two cities in Ethiopia.
Use participatory systems mapping tools and techniques to understand and document the systems relevant to the intervention and identify key points where change might be achieved (acknowledging external factors and assumptions).
Identify mechanisms most likely to trigger the identified changes and develop these into a programme theory with participants to ensure the intervention is feasible, ethical and acceptable.
Cross-comparison between the two cities throughout to ensure that relevant insights are not missed, and context-dependent and core aspects of the intervention are identified.
Refine the intervention and engage nationally to establish the potential to transfer the intervention into different settings.

The project team includes academics and practitioners from the UK and Ethiopia with experience in complex health intervention development, systems methods, adolescent health and nutrition. Working in the Ethiopian cities of Jimma and Bule Hora, the project will combine established intervention development and systems thinking practices to meet the objectives. We will work with young people who have migrated from rural to urban areas in Ethiopia for their education, as well as stakeholders such as parents, community representatives, health offices, educational organisations and charities to co-produce a feasible and acceptable intervention that is most likely to be effective. This will involve initially co-producing systems maps to identify aspects of the system that are modifiable in each city. Subsequently, literature review and further co-production will be combined to develop programme theory for an intervention.
We will develop capacity in both Ethiopia and the UK in systems thinking, participatory systems mapping and intervention development. Through the application of these approaches the intervention will be adapted to the complexity of the context. By working in parallel in two cities, we hope to gain insights about the core and context dependent aspects of the intervention, seeking to document the intervention in terms of processes and relationships to support scale across to other settings.